Neutrinoless Double Beta Decay and Developments Towards Future Phases of SNO+

Some of the most exciting physics to emerge over the last decade has been in the field of neutrino physics. One of the forefront experiments here has been the Sudbury Neutrino Observatory (SNO), based in the SNOLAB underground scientific laboratory in Sudbury, Ontario (Canada), which was a recipient of the 2015 Nobel Prize in physics. The SNO group at Oxford have played a leading role in solving the "Solar Neutrino Problem" and clearly demonstrating, for the first time, that neutrinos exists as mixed states which allow them to apparently "oscillate" from one type to another. On the heels of this tremendously successful project, a follow-on experiment, SNO+, is being pursued with a remarkably diverse and interesting range of physics objectives. The main objective of this project is to sensitively search for a very rare process called "neutrinoless double beta decay." An observation of this would both permit a determination of the absolute neutrino masses and would establish that neutrinos act as their own antiparticles, which could have significant consequences for our understanding of the matter/antimatter asymmetry in the universe. This area of study is considered to be of extremely high importance in particle physics and the Oxford group has played a fundamental role in establishing the technique that will be used for this search. In addition, other physics goals include studies of low energy solar neutrinos, oscillations of reactor antineutrinos, searches for non-standard modes of nucleon decay, study of geo-neutrinos generated from within the earth, and to act as an important detector for neutrinos from galactic supernovae.

The incoming student will work closely with the Oxford SNO+ group, which currently consists of 3 academics, 1 postdoctoral researcher and 5 other PhD students and is part of a larger UK effort, which includes 4 additional institutions: University of Sussex, University of Liverpool, QMUL and University of Lancaster. The UK SNO+ collaborators comprise ~30% of the collaboration and fill many key positions within the project to which the student will also contribute. The head of the Oxford group, Steve Biller, is the UK spokesperson and leads the development effort on tellurium loading techniques in scintillator for neutrinoless double beta decay, where Oxford has made significant contributions and the thesis project will involve an extension of this work. The UK groups jointly have responsibility for delivering one of the major calibration systems for the experiment, the Oxford portion of which focuses on in situ measurements of optical scattering within the detector, and the student's work will also involve analysis related to this system. The main physics effort for the thesis will focus on neutrinoless double beta decay results and developmemnts towards future phases.

The detector is currently filled with water and beginning the transition to liquid scintillator. Isotope for neutrinoless double beta decay will be introduced in 2019. The incoming PhD student will participate in development, simulation, calibration, operation, analysis and the production of the neutrinoless double beta decay results that will follow.